A Non-Invasive digital wireless epilepsy seizure detection biosensor for continuous and real-time monitoring of the Autonomic Nervous System on a mobile device platform.

We are proposing the first ever non-invasive real-time biosensor for monitoring the Autonomic Nervous System on a mobile device platform. This will be a compact and low cost wearable biosensor which will have multiple medical applications since we will be continuously measuring the brainstem in real-time. The biosensor will be versatile and users will have unrestricted continuous measurements regardless of location. This project will give patients the unprecedented ability to perform comfortable, unobtrusive long-term monitoring anywhere. Hospital treatments can also be stream-line and made more efficient as the cost of in-hospital treatment is prohibitive. The implementation of our technology will lead to reduce hospital time, reduce the use of NHS resources, improve diagnostic capabilities and can add insight and provide invaluable research opportunities in widespread areas of neurological conditions.